Development of a Novel Membrane Photobioreactor, for cultivation of Haematococcus pluvialis as a Biofilm

Microalgae have the potential to produce an array of compounds in a manner more sustainable than the

conventional petrochemical industry. This project aims to explore a novel and innovative method to produce

algal biomass and bio-products at lower costs than conventional production systems. Namely we aim to

investigate the commercial opportunity of using a proprietary membrane photobioreactor (MBR) to produce

the high value pigment astaxanthin from a biofilm of the microalgal strain Haematococcus pluvialis.